Poverty, Nationalism,Heritage,and Hope.Exclusionary elitist narratives in contempoary Greek national heritage discourse:Problems and potiental solutio

This project aims to show how more inclusive heritage interpretation can, by fostering aspirational hope,
empower and inspire the poor to utilize their own agency to move out of the 'poverty trap'. Beyond its
practical benefits, my research also makes an important intellectual contribution to the fields of heritage,
and classical studies by challenging current concepts used to assess real-life impacts of heritage
presentation.
Studies attest to a sharp rise in poverty in Greece in recent years, a hardship that limits the potential
both of individuals and the nation. Absence of aspirational hope, affirmed through lack of societal
positive messaging, significantly contributes to these limits. Ways to improve this situation are then,
critically important. My project examines how restrictive, elitist historical narratives presented at Greek
heritage sites contribute to this lack of hope. I highlight alternate inclusive narratives to increase
aspiration and potential in poorer individuals.